University of Brighton and Kinley Systems Limited

To improve operational and manufacturing productivity by embedding strategic management and marketing capabilities, underpinned by optimised organisational change management.